AMAFS (Additive Manufacture for Automotive Fuel Cell Systems)

The Additive Manufacture for Automotive Fuel-cell Systems (AMAFS) project will demonstrate the advances possible using the design freedoms of Additive Manufacturing to make compact, lightweight and cost effective Automotive Fuel Cell systems. A novel multi-phase heat exchanger will be developed, integrated and demonstrated to yield an automotive fuel-cell system smaller, cheaper and lighter than before.